CipherGrit: Real-time ransomware detection system using transfer-learning (Phase 2)

Ransomware attacks continue to evolve, circumventing traditional security measures and inflicting significant financial and operational harm across various industries. These attacks encrypt critical data, demanding ransom payments while debilitating businesses, healthcare systems, and government institutions. Current detection methods, such as signature-based and network-based approaches, often fall short against sophisticated ransomware variants that utilise obfuscation and evasion techniques.

We introduce **CipherGrit**, an innovative, **hybrid of hardware indicators and signature-based solution** for ransomware detection, offering an advanced layer of cybersecurity defence. Unlike conventional methods that depend on file activity or network traffic, **CipherGrit** harnesses the power of machine learning (ML) to analyse real-time multi-dimensional system metrics. By monitoring **key hardware indicators**, such as _CPU execution patterns, memory consumption, hardware I/O, and network activity,_ our solution can identify the presence of ransomware at both pre-and post-infection stages, ensuring a proactive response before critical damage ensues.

Traditional anti-malware software can frequently be disabled by attackers, rendering it ineffective once a system is compromised. **CipherGrit** operates at the **hardware level**, making it considerably more challenging for ransomware to evade detection or manipulate its functions. This stealthy and resilient approach enhances existing cyber security frameworks by adding a novel detection layer that can function independently of software-based solutions.

With **CipherGrit**, the combination of host-based hardware monitoring and signature-based threat analysis ensures holistic protection against ransomware, significantly improving detection speed and accuracy while minimising false positives. **CipherGrit** has an extensive potential impact. Financial institutions can use it to secure customer transactions and prevent data breaches. Healthcare organisations can safeguard critical medical systems and patient records, ensuring uninterrupted care delivery. The defence and national security sectors can deploy it to protect classified systems from ransomware threats, aligning with strategic cybersecurity priorities.

Our preliminary research has demonstrated **CipherGrit**'s ability to distinguish ransomware activity from normal applications accurately. The next development phase involves extensive real-world testing and refinement to validate its effectiveness in diverse cyber security environments. By leveraging cutting-edge hardware monitoring and ML-driven analysis, **CipherGrit** represents a transformative advancement in ransomware defence, offering resilience, speed, and precision in combating one of today's most pressing cyber threats.